PINK'S VOUCHER

PINK'S is an artisan food company that has been trading for just
3 years. Run by Fiona Pink the company is based on her Great
Great Grandfathers company that existed in the 1880s & is the inspiration for PINK'S a company that uses the best ingredients available. PINK'S has won over 12 Food Awards & despite the current economy has increased sales each year it has traded and is on track to break even year ending 2014. A grant of this
nature would allow PINK'S to start development this spring ready for the summer & Christmas season of 2013. It would increase sales & profits so the company could create positions for staff